Sporomex Voucher

We will increase our knowledge of the food sectors our microcapsule encapsulation technology is applicable to by interrogation of open-source data sets. We will engage and work with companies in these sectors to ensure the benefits of our technology are recognised more widely.